A self-guided and monitored innovative AI-driven parental support intervention (mobile app), for families caring for a young one that self-harms: feasibility study

Alarmingly, 1 in 5 teenagers self-harm \[Monto, 2018\] and self-harm hospital admissions for children aged 8 to 17 in the UK jumped 22% in 2023\. To address the chronic shortfall in provisions for these families, Oryx Health is pioneering a product using process-based therapy for parents to address adolescent self-harm. They equip parents with the community, knowledge and skills to support their young people into and through recovery.

A parents' ability to navigate their young person's emotional vulnerability, manage their own, support them to develop/maintain alternative coping strategies and positive routines is essential for their child's recovery \[Berk, 2020\]. With the average age of onset decreasing, parent-centric solutions focusing on key markers of recovery are essential to break this cycle.

At present, Oryx uses a manual Process-Based approach whereby onboarding, assessment and intervention matching are human-led. This uses critical human resources from the Oryx Clinical Team which could be focused on intervention. To relieve this, Oryx is building the foundations to create a Machine Learning algorithm that can support clinically effective decision-making through the assessment and onboarding process. Specifically, they will use an automated predictive model to cluster parents and match them with the most appropriate clinical pathway for higher efficiency, scale and effectiveness.

Oryx Health's method has already proven successful with 92% of onboarded parents. However, available market segments will be dramatically widened with a move from a manual onboarding and classification process to an algorithmic one. Such a process does not currently exist in the market and would result in more accurate matching, making interventions more effective, reaching and supporting a greater number of patients.

The enclosed funding application is to enable Oryx to safely and robustly build this process, such that a machine learning algorithm can support in clinical decision making and

1\. direct parents to the appropriate pathways,

2\. comprehensively assess family's needs and

3\. flag for risk

This project will support Oryx in developing their product and R&D, grow to support a wide and diverse group of parents and reach milestones to help them secure future investment.